Improving the repairability of Limetrack’s prototype and patent-pending SMART wheelie bin for commercial food-waste.

Defining the criteria, principles and assessment for the repairability of waste technology products and using them to significantly improve the repairability of Limetrack's prototype patented IoT-connected SMART food-waste wheelie bin.